Queen's University of Belfast and McKee Engineering Solutions Limited KTP 24_25 R1

To develop, validate and embed a new smart accelerated design process using advanced 3D scanning, AR/VR and factory simulation technologies to increase precision, efficiency, productivity and profitability.